Multiplexed Flow Surveillance System, Measurement Collection

"This project accelerates the performance gains of a flow surveillance system called A-Eye.

By combining several technologies including lasers and machine learning methods Exnics Ltd have created a flow surveillance system that is capable of determining complex flow conditions inside pipes in an entirely non-intrusive manner.

This technology has been demonstrated to work across a wide range of flow conditions within a given envelope of applications. This project will seek to expand that envelope of applications to include large scale industrial pipe sizes such as those found in the upstream oil and gas industry.

This project will allow Exnics to measure and collect a large set of data that very closely represents high value commercial and industrial applications found in the UK economy. Exnics will use this dataset to pursue advances in the performance and functionality of the system that allow the system to deliver increasing benefits to our industrial partners and thus create greater value to the UK economy.

This project will accelerate the technological reach of the technology and demonstrate the ability of the technology to monitor and analyse flow conditions in a broader range of applications."